HyRIZON for Maritime Protection

"We are developing hyperspectral machine vision payloads for unmanned systems.

Not only will we be abel to see the invisible; we will be able to tell what it is made from and detect interesting objects automatically in remote areas."